Legacies of the "Long Seventies": A Cultural History of Black Radical Movements Across the Anglo-Caribbean, 1968-1983.

Research Proposal

Over the last decade or so, in the context of ongoing global racial violence, the legacies of Black radicalism and anticolonial struggle, as well as concepts such as racial capitalism, have become areas of significant scholarly debate. However, this debate has largely overlooked the vital and innovative contributions made by thinkers and activists in the Caribbean during the 1970s. My research project rectifies this oversight, offering a cultural history of the radical groups and movements that emerged from the Anglo-Caribbean in the period 1968-1983 (or what Brian Meeks calls the 'Long Seventies') (Meeks 10). The project will investigate groups from Grenada, Guyana, Jamaica and Trinidad, including the New World Group (Guyana), the Abeng Group (Jamaica), the NJA and the NUFF (Trinidad), the WPA (Guyana), the WPJ (Jamaica) and the NJM in Grenada. My interest in returning to these groups is twofold. Firstly, I will examine their theories, ideologies and praxes on their own terms: that is, with regards to their distinct problem-spaces (Scott 4). secondly, I will assess the histories of these groups in relation to our present conjuncture. In other words, the aim of my project is to interrogate the political-cultural impact of these groups within their own epoch, assessing both their victories and failures, as well as unearthing the salvageable remains of their legacies to think-through: 1) contemporary debates around racial capitalism 2) the utility of Marxism to postcolonial nations/spaces 3) the construction of transnational, anti-imperialist solidarities 4) questions of political strategy for present-day social and cultural practice. Consequently, then, my project situates itself at the intersection of Caribbean, postcolonial, critical race and comparative cultural studies, filling the astonishing lacuna in the current literature regarding these radical formations.

The University of Warwick would be the ideal institutional home for this research project
for three key reasons. Firstly, the English and Comparative Literary Studies department has a well-known and world-renowned commitment to postcolonial and world-literary studies; its research environment aligns perfectly with my project's theoretical and political commitments. Secondly, with his knowledge, expertise and extensive research on the Anglo-Caribbean, Dr. Michael Niblett's supervision would be a vital asset to this research project. Lastly, the Yesu Persaud Centre for Caribbean Studies at Warwick offers an abundance of resources that will aid the production of this thesis.

In conclusion, the central concern of my project is to demonstrate that the aforementioned Anglo-Caribbean radical groups and movements offer an under-examined archive of entangled political and cultural thinking that can animate a number of urgent and contemporary theoretical-political debates. Therefore, what is at stake in this historical inquiry is not a mere reconstruction of the past, but an appraisal of the present itself (Scott 41).

Works Cited

Meeks, Brian. After the Postcolonial Caribbean: Memory, Imagination, Hope. London: Pluto Press, 2023.

Scott, David. Conscripts of Modernity: The Tragedy of Colonial Enlightenment. Durham: Duke University Press, 2004.